Ashwood

"Ashwood gifts Limited is a company with more than 20 year of experience in offering a wide variety of toys and gifts, logo printed souvenirs and promotional merchandise. Online stores like ours are often a target to attacks from hackers or competitors and we need to improve the security of our business against any cyber threats.
"